CarbonBuzz

The stakeholder engagement carried out as part of the CarbonBuzz project has identified the lack of good quality data and the inconsistency of different reporting frameworks as a major obstacle to reducing building energy use. The platform’s data structure and functionality offers data from different sources at different project stages to be filtered and compared ‘like for like’